From Smart Data to Health Impacts: Thermal Simulation of Indoor Environments in UK Cold Homes

Cold homes are a major public health problem across the UK. When people cannot heat their homes properly, it leads to health issues, including respiratory diseases, depression, and disrupted sleep. These conditions place enormous pressure on the NHS and cost billions annually. The challenge affects millions of households, particularly those on low incomes, elderly people, and families in older, poorly insulated properties. The UK has some of the oldest housing in Europe, much built before modern insulation standards. Combined with rising energy costs, many families face impossible choices between heating and other essentials. This creates a cycle where cold conditions make people ill, leading to more healthcare visits and admissions. Policymakers want to help but struggle to identify which households are most at risk. Currently, there is no effective way to predict which homes will be dangerously cold or which families will face the worst health impacts. Without this knowledge, support programs often miss those who need them most.
This fellowship develops new ways to predict indoor home conditions and their health impacts using data already collected nationally. Rather than measuring conditions in every home directly, which would be impractical and expensive, the research uses existing information about energy use, building characteristics, and weather patterns to predict where problems will occur. The key innovation combines different data types in novel ways. Energy providers collect detailed household consumption through smart meters. Government databases contain housing and demographic characteristics. Weather services provide climate data. By linking these sources and developing new analytical methods, it becomes possible to predict indoor conditions and health risks for any UK household.
The research builds on a unique dataset from a three-way collaboration between the Institute of Social and Economic Research at the University of Essex, the Urban Big Data Centre at the University of Glasgow, and the Smart Energy Research Lab at University College London. This dataset links indoor environmental measurements from 120 UK homes with detailed family information, energy use, and health care usage during cold months. Firstly, using this small-scale but high-resolution data, the approach creates a model simulating indoor conditions based on home characteristics, energy use patterns, and local weather. It is calibrated using real measurements to ensure accuracy. Secondly, the research also examines how indoor conditions affect health by analysing relationships between home environments and healthcare usage patterns. Lastly, these models are applied at a larger scale to generate a cold-home index providing regional risk assessments.
This research provides policymakers, local authorities, and health services with powerful tools to identify vulnerable households before health crises develop. Instead of reacting after problems occur, interventions can target households proactively to prevent illness and reduce healthcare costs. The approach enables more effective distribution of support for home improvements, energy efficiency programs, and health interventions. The research provides valuable evidence about relationships between housing conditions and health outcomes, supporting better policies for addressing fuel poverty and housing-related health inequalities. The methods are applicable across different regions and adaptable for ongoing monitoring and policy evaluation.
The cold-home index will enable targeting of interventions, helping ensure everyone in the UK can live in a warm, healthy home while reducing healthcare service burdens and improving outcomes for the most vulnerable members of society.